Effector interaction and evolution in wheat pathogen Zymoseptoria tritici

Septoria tritici blotch, caused by the fungus Zymoseptoria tritici, is one of the most devastating wheat diseases worldwide. In this project we will explore the molecular interactions at the fungal-host interface use AI-driven protein complex predictions and biochemical methods. We will then deploy genomic analysis to address the evolution history of the fungal genes.

BBSRC priority areas:
- Understanding the rules of life
- Bioscience for sustainable agriculture and food